University of South Wales/Prifysgol De Cymru and Pobl Group Limited KTP 25_26 R2

To embed a Large and Local Transformation Methodology that changes how the company connects with communities. To improve decision-making, collaboration, and service delivery by applying psychological insights, aligning services with local needs, and strengthening organisational culture across the teams, creating lasting social impact.